Development of multi-kW Coherently Combined Fibre Master Oscillator Power Amplifiers

Development of Yb fibre Master Oscillator Power Amplifiers (MOPAs) is proposed, to enable power scaling from multi-kW to greater than 20 kW in coherently combined laser beam arrays. This aligns with a Leonardo strategic plan to deliver novel and robust laser technology for a range of defense applications. Achieving the highest irradiance on target will be underpinned by the development and demonstration of kW-level fibre MOPAs, at 1m wavelength, with the highest efficiency and tightest control of laser parameters affecting spatial and temporal coherence.

State of the art techniques for passive and active phase control under a wide range of environmental conditions will be a key theme of the work, laying the foundations for combining large numbers of fibre MOPAs (N > 10) in an eventual system which is robust against extreme environmental conditions. Further to this, the work will include scope for the development of advanced, phase sensing and adaptive control via the application of neural networks. Packaging of fibre MOPAs is also of importance for optimum amplifier performance and so advanced manufacturing and assembly techniques are proposed, supported by high-power fibre laser modelling and simulation.
The project will advance state-of-the-art fibre amplifiers to multi-kW levels of power with the highest efficiency. Novelty is embedded within the project by the application of the latest fibre components, sensing and metrology techniques available within Leonardo and Heriot-Watt University. The amplifiers will exploit the latest advanced packaging methods and one example is the use of glass-to-metal bonding of fibre-collimated beam delivery assemblies, as developed at Heriot Watt University. The proposal includes a new application for neural networks within state-of-the-art coherently combined laser systems.

Potential impact
Complementing our Pathways to Impact document, here we state the expected real-world impact, which is of course the leading priority for our industrial partners. Their confidence that the proposed CDT will deliver valuable scientific, engineering and commercial impact is emphasized by their overwhelming financial support (£4.38M from industry in the form of cash contributions, and further in-kind support of £5.56M).

Here we summarize what will be the impacts expected from the proposed CDT.

(1) Impact on People
(a) Students
The CDT will have its major impact on the students themselves, by providing them with new understanding, skills and abilities (technical, business, professional), and by enhancing their employability.
(b) The UK public
The engagement planned in the CDT will educate and inform the general public about the high quality science and engineering being pursued by researchers in the CDT, and will also contribute to raising the profile of this mode of doctoral training -- particularly important since the public have limited awareness of the mechanisms through which research scientists are trained.

(2) Impact on Knowledge
New scientific knowledge and engineering know-how will be generated by the CDT. Theses, conference / journal papers and patents will be published to disseminate this knowledge.

(3) Impact on UK industry and economy
UK companies will gain a competitive advantage by using know-how and new techniques generated by CDT researchers.
Companies will also gain from improved recruitment and retention of high quality staff.
Longer term economic impacts will be felt as increased turnover and profitability for companies, and perhaps other impacts such as the generation / segmentation of new markets, and companies receiving inward investment for new products.

(4) Impact on Society
Photonic imaging, sensing and related devices and analytical techniques underpin many of products and services that UK industry markets either to consumers or to other businesses. Reskilling of the workforce with an emphasis on promoting technical leadership is central to EPSRC's Productive Nation prosperity outcome, and our CDT will achieve exactly this through its development of future industrially engaged scientists, engineers and innovators. The impact that these individuals will have on society will be manifested through their contribution to the creation of new products and services that improve the quality of life in sectors like transport, dependable energy networks, security and communications.

Greater internationalisation of the cohort of CDT researchers is expected from some of the CDT activities (e.g. international summer schools), with the potential impact of greater collaboration in the future between the next generations of UK and international researchers.